Atmospheric composition change through an isotopic lens

Using atmospheric transport models, developing new sampling techniques, and utilising state-of-the-art
measurement methods, this project explores isotopic composition of CH4 to help solve both
fundamental and policy relevant issues.